Simulating the Evolution of Small Bodies and Debris in Planetary Systems

The aim of this project is to use n-body simulations as a tool to study how asteroids and other small bodies evolve over time. Its applications will focus on near-Earth asteroids, zodiacal dust, and debris in exoplanetary systems.